Controlling soil erosion in a changing climate: evaluating suitable plant species in grassed waterway design

Grassed waterways (GWW) are a very effective soil erosion remediation strategy. With climate change however, some grass species, experiencing plant stress, may become less effective in retarding flow, improving infiltration and providing resistance against soil erosion. Soil is a precious resource and farmers want to preserve their soil and crop yield. Especially because the UK is expected to get more soil erosion from intensive storms, protecting our soils is a high priority. Crop growers are therefore very interested in finding out which grass species they best use when installing GWWs and how protective these grasses are under a changing climate.
This study involves (1) growing a couple of suitable grasses in growth rooms and testing for their resilience to water and drought stress, (2) performing erosion simulations in the lab with these grasses to study their resistance to erosion by intensive storms and (3) monitoring the performance of the most suitable species in GWWs on a test site on Asparagus fields.